Direct Chill Rheocasting of Novel High Performance Aluminium Alloys

A major UK requirement for novel lightweight materials for applications in extreme and hostile environments has been identified. DCRC provides the process route to high performance aluminium products of compositions that can''t be made by conventional casting technologies. The process is applicable to aluminium slab and billet production and provides increased productivity with reduced downstream processing and lower costs. This proposal is focussed on process development and providing products for specific challenging materials applications requiring combinations of extreme strength and ductility, temperature stability, wear resistance and corrosion performance. This project is critical for process development and industrial adoption of these novel products. The industrially driven consortium has the materials, modelling, and engineering skills and experience for commercialising world-beating DCRC products within a few years.